Climate Change Adaptation, Dispossession and Displacement (ADD): Co-constructing Solutions with Coastal Vulnerable Groups in Africa and Asia

The objectives of this research are to 1) map connections between climate change adaptation (CCA), dispossession and displacement and 2) identify pathways to more inclusive CCA.

CCA reforestation programs to conserve biodiversity and protect vulnerable communities from extreme weather are implemented in coastal parts of Bangladesh, the Philippines and Ghana that are exposed to climate risks. However, coastal fisher communities depend on access to waters and adjacent land. Affected groups' access to adjacent land conflicts with CCA reforestation programs, potentially dispossessing the most vulnerable of their livelihoods, putting them at greater risks of displacement and reinforcing their vulnerabilities to climate impacts. One especially vulnerable group is landless women (Levien 2017). Yet, linkages between climate change adaptation, dispossession, displacement and its gendered dimensions are under-researched. Hence, we ask: How do CCA programs contribute to gendered processes of dispossession?

The challenges posed by CCA programs show how climate and societal change occur simultaneously and must be tackled together. Drawing on theories on dispossession, displacement and climate change adaptation, we will bring out novel connections between these different fields. Because tensions between biodiversity and access to land and waters for vulnerable communities contribute to dispossession, we will use a nature-based solutions framework that "works with and enhances nature to address societal challenges" (Seddon et al 2019) as a lens to look for synergies. To analyse the gendered dimensions of dispossession and highlight contextual and social vulnerabilities, we use an intersectional approach, highlighting the co-constitution of inequalities (Lykke 2006).

We will conduct a mapping exercise of existing CCA initiatives. A meta-analysis of these sites will identify patterns, allow comparisons, and identify high-risk sites for ethnographic fieldwork. We will use participatory methods to co-construct inclusive solutions with vulnerable groups. Our approaches develop three solution pathways:
1) Novel interdisciplinary theories of CCA.
2) A mapping of CCA programs to identify risks of dispossession and guidelines for best practices.
3) Creation of a South-South coastal community network, using a low-tech platform, to share knowledge and create a coastal toolkit.

The research will be delivered in a multi-sited and comparative research project. We will study CCA, dispossession and displacement in three countries (the responsible institutions in brackets): Philippines (University of Glasgow/York University/Stockholm Environment Institute), Ghana (University of Waterloo/York University/Africa Centre of Excellence in Coastal Resilience) and Bangladesh (Institute for Social Research, Equality, inclusion and migration, Norway/University of Dhaka/BRAC University). Data collection, analysis and dissemination will be synthesised across the three sites and draw on the expertise of the UK team (PI Robinson, Co-Investigator Davies, RA1) and the international team (PI Hynie, PI Damsa, PI Eversten, PI Hossain, PI Haque, PI Nayak, and Co-Applicants Mukta, Salamanca, Echavez, Aheto, Su).